Improved QCD predictions for particle colliders

This project studies non-perturbative corrections in Quantum Chromodynamics from the first principles of the theory. While the current picture of non-perturbative effects is limited to corrections that originate in the two-jet limit for e+e- processes, the proposed project seeks to improve this picture. In particular it looks to identify and treat a set of logarithmically enhanced terms that could substantially modify the two-jet limit results. Such terms correspond to an "anomalous dimension" for the non-perturbative effects and have never been pointed out or addressed before.